Enter The Experience

'Enter The Experience' is a next-generation multi-sensory entertainment platform for wide-area narrative experiences. This novel augmented/virtual reality system combines exclusive patented 3D-audio technology with award-winning real-time haptic sensations in a wearable interface. The garment is created using the latest advancements in smart textiles which allow it to be constructed entirely without wires making it lightweight and more natural feeling on the body of the wearer. By stimulating multiple senses in real-time with the perceived narrative events 'Enter The Experience' creates deeper and more captivating immersive environments.